Birmingham City University and Meganexus Limited

To research, design and implement a high-level, Software Defined Networking based application for the faster, centralised management of low-level network infrastructure configuration and security compliance.